Increasing crop productivity, sustainability and resilience by converting nitrogen pollution into nitrate (R-LEAF)

Crop Intellect Ltd, Agrovista UK Ltd and Tathwell Farms (Lincs) Ltd will develop and commercialise a technology (R-LEAF) for converting nitrogen-pollution into nutrients for increasing crop growth and yield. Innovate UK funding will enable us to manufacture/formulate the product for application on a range of crops (wheat, potatoes, oilseed rape, barley, sugar beet) to improve yield. Project-consortium will design field efficacy-trials to reduce atmospheric nitrogen-pollution, produce crop-nutrients from nitrogen-pollution resulting in reduced application of synthetic-fertilisers as innovative-ways to increase productivity, sustainability and resilience in agriculture. R-LEAF-technology will secure existing jobs and create at least 30 new-jobs within 5-years post-commercialisation.